The University of Essex and Chorus Intelligence Limited KTP 24_25 R3

To develop AI / NLP functionality within the Chorus Intelligence System (CIS) for use by the police, government agencies and financial organisations to allow users to easily identify persons, groups, events and locations at risk (identified as a function of harm/probability) as well as trends and themes in the data.